University of Strathclyde and Mackenzie Construction Limited

To gain capability in geomechanics, to characterise and validate performance characteristics of our binder product across a range of environmental profiles, to support development of a versatile, sustainable, road surfacing solution.